Intersections of ethnicity, gender, poverty, and mental health in adolescence in the context of COVID-19

All teenagers are affected by COVID-19 to some extent. Education is severely disrupted, social activities are restricted, and plans are suspended. For many, these changes will produce feelings of worry and low mood. But some groups will be affected more than others. Those from disadvantaged and marginalised backgrounds (e.g., low-income households, minority ethnic groups), and those who were already experiencing mental health difficulties, may be particularly vulnerable. However, at present we have little information about the impact of COVID-19 and school closures on the mental health of adolescents. Without this, it is difficult to develop effective responses to support those who need it most. The proposed work will address this knowledge gap. We will use existing data from, and collect new data in, our ongoing study of adolescent mental health, REACH (www.thereachstudy.com), which - uniquely - involves thousands of teenagers from low income households and minority ethnic groups. Within 12 months, we will (a) generate new information about which groups of young people are most affected and why (b) work with young people, teachers, and the public to translate this information into public health benefits, and (c) consolidate this unique study for further research on lasting impacts of COVID-19 and potential interventions.

Technical abstract
All young people are affected, to some extent, by COVID-19 and related social restrictions, but some groups are affected more than others. Those in low-income households, black and minority ethnic groups, and with pre-existing mental health problems, are especially vulnerable. At present we have limited information about the impact of COVID-19 and social restrictions on the mental health of adolescents in these groups. There is an urgent need to generate this information to inform effective responses and interventions to support disadvantaged and vulnerable young people. Our proposed work will make a substantial and unique contribution to generating this evidence base. We will examine - in a socially and ethnically diverse and well-characterised adolescent cohort (REACH) - mental health and social and personal experiences among adolescents from diverse backgrounds in the context of COVID-19. Within 12 months, we will: (a) generate new information about which groups of young people are most affected, and why, and identify modifiable protective factors that mitigate the effects of COVID-19 and social restrictions on adolescent mental health; (b) work closely with young people, schools, community organisations, and the public to translate this information into tangible policy recommendations and public health benefits; and (c) consolidate and rapidly mobilise this unique cohort for further research (e.g., on long-term impacts, mechanisms, interventions) among diverse groups. As far as we are aware, REACH is the only existing cohort with sufficient numbers in low income and minority ethnic groups and with previous waves of data that can deliver these urgently needed outputs.